Demonstrator Enhanced Material recovery Operation (DEMO)

DEMO will reduce cost, improve sustainability and generate significant value by recovering critical raw materials (Ni, Cu, LiOH, Co(OH)2, MnO2) from lithium battery waste. The project will result in Renewable Metals Ltd (RM) demonstrating a 1,000tonne/year plant in the West Midlands which will grow to a fully commercial plant within 2 years.

RM have developed a novel, alkali-based hydromet process which produces 25% more lithium(\>95% recovery of all critical materials), handles all major LiB chemistries recycled together in the same process, has more than 45% lower OPEX and more than 30% lower CAPEX compared to first generation acid-leaching.